University of Brighton and Lankelma Limited

To embed current and emerging technologies and the capability to design and develop enhanced data acquisition and processing technology, supported by geotechnical expertise, will facilitate rapid innovation of innovative sensor combinations, addressing future markets in the Cone Penetration Testing field.